Comfort and Climate Box (CCB)

The central concept in this Annex is the Comfort and Climate Box CCB. This concept denotes a combined package, consisting of a Heat Pump, an Energy Storage Module and Controls. This package may form an actual physical unit but can also consist of separate modules that form an integrated 'virtual pack-age'. A CCB should not just be a set of components that have been put together. Rather, all components of the CCB should be designed to work together in a modular fashion and should be operated under a dedicated and optimal integrated control strategy. The package solution could but will not automatically take the shape of a single physical 'box' providing all functions. Rather, the package may also consist of a set of 'modules' that have been designed to work together and are run by a dedicated and optimized control strategy as a 'virtual package'.

The Comfort and Climate Box will compile a portfolio of country-specific prototype testing and demonstration projects. A description of the market status will be elaborated. Derived from this, a roadmap will establish the next steps of development and describe how to implement the CCB in the respective markets, with recommendations for market participants and policy makers on how to enhance market uptake.